ALPHIE AT TEA

ALPHIE is a digital training and co-creation tool for the theatre sector that extends the traditional theatre training market in the UK. The tool will leverage The Egg Theatre's award winning production and training work in the sector to ensure the next generation of theatre makers have access to effective and engaging training linked to real career opportunities.

ALPHIE brings digital learning technology, like digital badging and AI bot technology, to the theatre industry for the first time via their native digital watering holes. Young people are connected through collaborative online productions with professional artist' critique that promotes critical thinking through fast feedback loops.

Built on our award winning expertise in co-creation and theatre training, our model is innovative as a first to market solution for online, engaging theatre training and performance. It allows us to customise our content for each client within and outside of formal education. Complementing or replacing drama and theatre teaching in schools and colleges, the tool can both redress young people's wellbeing through creative engagement whilst opening up pathways into higher education and the theatre industry.